Theatre of the Cosmos: Performance, Space and Science at Armagh Planetarium, 1968-2016 (Armagh Observatory and Planetarium

Theatre of the Cosmos: Performance, Space and Science at Armagh Planetarium, 1968-2016 (Armagh Observatory and Planetarium